Low noise, high-throughput, time-resolved single-photon sensor for quantum applications

Quantum technology will revolutionize science, computing, communication, medical diagnosis and treatment, security, defence, and consumer goods. Fundamentally, the development and proliferation of quantum technologies into everyday life depend on the availability of sensors capable of time-resolved recording of individual energy quanta. Photon Force has partnered with Heriot Watt University (Edinburgh) and Fraunhofer UK (Glasgow) to create a single-photon sensitive fibre-coupled light detector which can detect and time 0.5 billion individual photons per second with 55 picosecond time precision. The sensor could help physicists advance their research, firefighters see through smoke, improve the resolution and speed of medical imaging, or provide secure optical communication links.